Technological and cognitive biases in misogyny detection

In Year 1, I created a new set of data annotation guidelines for misogyny that incorporate insights and theory from the psychological literature and annotated a small dataset for misogyny detection with good inter-rater agreement (Cohen's k=0.67). In year 2, I begun investigating how individual differences in gender and feminist attitudes predict how likely laypeople are to identify misogynistic content amongst non-misogynistic and neutral items. These findings have implication for both why it is often reported that misogyny is the least moderated antisocial behaviour online and also raises questions as to how such prior beliefs about gender and feminism may be leading to bias in dataset annotation, given it is common practise in NLP to crowdsource annotators. In Year 3, I will investigate more thoroughly whether such beliefs about gender and feminism predict systematic mistakes in which people are less likely to identify as misogynistic. The results of this work will have significant implications for how annotators should be selected to minimise bias in the annotation of misogyny detection datasets.